Root type contribution to phosphate nutrition of rice during asymbiosis and interaction with symbiotic fungi.

Technical abstract
This project uses state of the art instrumentation and techniques to provide a high resolution map of phosphate uptake and tissue distribution across individual root-types of the rice root system. This project is unique due to (a) its focus on rice root-types, the building units of the root system, and (b) due to an unparalleled combination of techniques. Compartmentalized plant growth containers enable the root-type specific measurement of radiolabeled phosphate uptake rates (I Jakobsen, Denmark). In parallel, the involvement of either the direct or the symbiotic phosphate uptake pathway, and tissue phosphorus fluxes will be documented by live imaging of fluorescent rice marker lines using the latest generation multiphoton confocal microscope (J Skepper), which enables deeper tissue imaging.
The above described methodologies will be linked with measuring tissue phosphorus concentrations from PPM to hundreds of mmol/L and across overlapping scales of spatial resolution from millimetres to sub-micrometre. The global phosphorus tissue content of each root-type is determined by ICP-MS to the scale of PPM (D Salt). 31P-NMR (M Duer, D Reid) and XRF/ XANES (K Ignatyev) will provide detailed information of the distribution and concentrations of inorganic and organic phosphorus. Energy dispersive x-ray microanalysis of cryo-immobilised cross or longitudinally cryo-planed roots provides sub nanometre resolution and quantification of phosphorus in the range of 1 - 200 mmol/L in volumes of < 0.5 micron3 (J Skepper).
All techniques selected for this approach have previously been individually established on plant material. Therefore, the technical feasibility of the projected work is high. A novel, more profound and comprehensive understanding is generated by the combination of these overlapping and carefully selected techniques, which will give a superlative description of phosphorus dynamics and quantities by in vivo and ex vivo method of imaging and quantitative analyses.

Potential impact
The project will achieve academic, economic and social impacts.

Academic impact will be realized in diverse areas of plant biology: (a) In nutritional plant physiology as our approach focuses on the macronutrient phosphate and its spatio-temporal acquisition by the modules of the rice root system, the root-types, in asymbiosis and during interaction with beneficial fungi. (b) The attention of cell biologists is attracted by integrating cell biology with whole plant physiology via providing an insight into sub-cellular phosphorus concentrations and speciation across decreasing magnification scales to whole root-type tissue. (c) The functional dissection of phosphate uptake pathways will be of importance to molecular biologists and geneticists interested in the molecular mechanisms underlying regulation of nutrient acquisition. (d) Root developmental biology is an intense research field, typically concentrating on roots of plants at seedling stage. The root types of the adult rice root system have distinct developmental characteristics with functional implications for nutrient uptake that have molecularly been rarely investigated.
The application of comprehensive and interdisciplinary methodologies including imaging, chemical analytics as well as genetics and physiology to a biological question as addressed here is unique. Therefore academic impact will in addition be achieved through pioneering an innovative way of working that will provide insights into nutrient fluxes in the cereal crop rice. It will furthermore impact on the experimental routines towards the combined utilization of otherwise independent methodologies.

The importance of root system architectural traits for crop productivity has long been recognized and breeding programs have been designed accordingly. As this project will provide information on the root-type specific contribution to rice phosphate nutrition, economic impact will be achieved through the implementation of the generated knowledge in breeding programs, leading to increased crop productivity. Rice is a staple food for more than half of the human population and is therefore central for food security plus a target for the design of sustainable strategies to increase crop yield. Findings made in rice can immediately be translated from fundamental to applied research without the need to transfer knowledge across phylogenetically distant plant species. Moreover, rice represents the primary model organism for cereal crops, frequently permitting the extrapolation of discoveries to other cereals such as wheat, barley and maize.

Societal impact of the proposed work will be achieved through stimulating the public's attention to research and issues related to plant biology, in particular to crop science. Our project can serve as an example case to illustrate in a public-friendly fashion the power of linking fundamental biological questions with modern technologies and food security. We intend to initiate public demonstrations of the project to publicise our work via engaging in presentations within schools and at events such as the annual Cambridge Science Festival.